Black Hole Outbursts and Major Mergers in Galaxy Clusters

Galaxy clusters consist of hundreds of galaxies embedded in a massive dark matter halo and a hot, dilute atmosphere that emits X-rays. The hot gas atmosphere captures the energy from major evolutionary events in the lives of these clusters, such as jetted outbursts from their central supermassive black hole and massive mergers with neighboring clusters. This energy is dissipated through vast shocks, cold fronts, giant cavities, sound waves, and turbulent eddies, which are imprinted on the hot atmosphere. The subarcsecond spatial resolution of NASA's Chandra X-ray satellite can resolve the properties of these detailed structures, and even probe the gas gravitationally captured by the supermassive black hole in nearby galaxies. The ALMA sub-mm observatory then reveals the impact of these energetic events on galaxy growth by mapping the structure of star-forming cold gas clouds throughout the universe. In addition, in 2022, JAXA will launch the XRISM X-ray satellite to map the hot gas motions driven by jets and mergers and reveal the energy dissipation on large scales. This project will combine Chandra observations of black hole activity, XRISM observations of hot gas dynamics, and ALMA observations of cold gas flows in the host galaxies to understand how these mechanisms transform galaxies over cosmic time.